Cyber Protection Innovation Voucher

SCS Technologies Ltd is seeking professional assistance to implement website security strategies which will enable the company to secure its' online reputation as a trustworthy business with an e-commerce area, which customers can utilise without fear of receiving viruses. Moreover, SCS wishes to work with a professional organisation to help develop new, or implement existing anti-hacking software, and subsequently promote it to their clients and partners, to increase awareness of this software as well as their new online security strategies, therefore enabling more organisations to become cyber secure.